Development of Water-Soluble and Biodegradable Detergent Ingredients from CO2 and Bio-renewable Sources

Fast moving consumer goods, such as fabric and home care products, have a high market volume and can contribute positively for industrial and consumer sustainability. This project is co-funded by Procter and Gamble and will be focused on the development of novel renewable and biodegradable water-soluble detergent ingredients through a circular economy approach.

The project will research CO2 activation and conversion techniques and exploit bio-renewable platform molecules in Newcastle University, with a specific focus on catalysis, molecular functionality creation, and production pathways development.